ASTRID - Accessibility, Social justice and TRansport emission Impacts of transit-oriented Development strategies

The growth and prosperity of cities and urban areas is propelled by advantages of agglomeration. These advantages however are not equally experienced by all members of the population, moreover the distribution is often not socially justified, as the groups that benefit from the higher density and better connections are not the same who experience the burdens such as congestion and poor air quality. This is a globally recurring issue, despite considerable differences between urban areas worldwide in terms of economic context, spatial planning and infrastructure provision. This research, within the call's theme of social justice and the policy domain of infrastructure and built environment, will investigate physical and socio-economic processes that underlie the uneven distribution of urban outcomes. An international comparison of metropolitan areas in the UK, Netherlands and Brazil will take place to both identify universal drivers towards unjust outcomes and specific circumstances that can reduce or enhance existing social differences. In particular, the project will investigate the specific urban planning strategy of transit-oriented development (TOD) and its potential for delivering more equitable outcomes. This will be achieved through an international survey into job accessibility, population preferences and affordability in relation to transport and housing options; a dedicated measuring campaign targeting in-vehicle exposure to transport pollutants and advanced statistical and geographical information analysis. There are currently ambitious plans for TOD in São Paulo and the project will engage with stakeholders to target actual issues and allow the research to have a direct impact on social justice in São Paulo.

Potential impact
The scientific dissemination of results is primarily through national and international conferences and journal publications. The journals that we target are Q1 journals, i.e. journals within the first quartile within their discipline when ranked according to impact factor by the ISI Web of Knowledge. We are planning two multi-authored papers associated with each of work package 2, 3 and 4. Further to this we plan one integrative paper covering all aspects of the international comparison and one integrative paper focusing on the analysis of TOD policies in São Paulo.

Each partner is expected to present result and gain feedback in at least one national and one international conference within the appropriate discipline per year.

Our main target group for valorisation is the Municipality of Sao Paulo. Stakeholder workshop are specifically designed and planned to address this stakeholder. We will present and discuss ideas and progress in a workshop format. Most importantly we allow this collaboration to co-define planning and policy scenarios to analyse, and details of the study design that optimize impact and relevance for stakeholders. Besides our designated liaison at municipality we will also target a wider audience of planners, city-managers and further stakeholders in São Paulo.

We consider the project to be of considerable interest to our networks in Europe as well, however we decided to focus the stakeholder engagement on São Paulo because it was felt that extending this effort to the UK and Netherlands would diffuse our efforts and put ambitions of integration at risk. Nevertheless, we do see great value in the international comparison of the mechanisms that underlie social justice of in urban areas, and recognize the São Paulo application as a demonstrator. We will communicate this through our existing channels - such as seminars, workshops and outreach events - and support these exchanges through the development of presentation materials, "Lessons Learned" fact-sheet and posters. Through these, the ASTRID project can be a stepping stone for more locally targeted initiatives in the UK and Netherlands, and beyond. The development of such initiatives will be supported by the specialized valorisation/business development teams at our universities.

We will raise awareness and garner intellectual support for this project within our universities through seminars, student projects and integration in the curriculum.